Wind Farm Model, Improving the Efficiency of Large-Scale Wind Farms, Through the Optimization of Layout using a CFD Wind Farm Flow Interaction Model

The student is enrolled as an aligned student on the Wind and Marine Energy Systems and Structures CDT funded through EPSRC DTC/CDT grant. The research project and department will be chosen at the end of the first year of study.